Comparability of Breathspec for Breath Analysis

IMSPEX provides a range of analytical devices to different sectors to help with health, environmental and industrial problems. Our mission is to bring laboratory quality analytical capabilities out of the laboratory and to the point of need. The simplicity and speed of analysis of the technology, known as GC-IMS, is ideally placed to allow those in need of analytical information to obtain it quickly, in place and in real time, without having to rely on slow, costly and remote analytical operations.

One of the GC-IMS systems from IMSPEX is the Breathspec(r), which is a breath analysis device specifically designed for the analysis of chemicals exhaled from a person when they breath out. IMSPEX believe that their Breathspec(r) can be used in the NHS or community settings to help with the diagnosis of infections and disease. As it non-invasive and results can be produced in less than 10 minutes means that people are happy to have a test.

However, it is currently very difficult to make sure breath measurements are accurate and the systems needs to be tested in a certain way that regulators are happy with. Therefore, in this project, IMSPEX will work the National Physical Laboratory (NPL) who are world leaders in making calibration standards. With the help of NPL the Breathspec(r) system will be tested and validated for breath measurements against an acceptable traceable standard.